Development of a Novel Diagnostic Device for Monitoring Kidney Function Outside the Clinic

Chronic kidney disease (CKD) is characterised by a gradual loss of kidney function that can ultimately lead to kidney failure. It is a global healthcare problem, and in the last decade, is estimated to have cost the worldwide economies approximately US $1 Trillion. Most of the costs of CKD therapy come late in the patient pathway in providing renal replacement therapy, such as kidney transplant and dialysis, which can be delayed or avoided if kidney deterioration is detected early. However, in a large majority of people, kidney dysfunction and injury can resolve and repair fully if detected early, with simple and low cost interventions. IF Sensing is developing a simple, cost effective, rapid and minimally invasive biosensor device to screen and monitor kidney function by individuals/patients outside the hospital environment, in home and community settings in both established and undeveloped healthcare systems. In the UK, the NHS has recently launched the “Think Kidneys” campaign, and this product provides an ideal solution, enabling individuals to monitor kidney function outside the hospital setting, alerting them early to the need for clinical intervention, thus improving patient outcomes while reducing the costs of disease management.